University of Brighton and Dianomi Limited

To develop intelligent, data driven systems to improve the effectiveness of advert placement in specialist financial publications, and to visualise provess and results.